Low Density Seal Caps for Aerostructures (LoCap)

LoCap will focus on providing improved processes that benefit the competitiveness of UK aerospace assembly operations whilst simultaneously reducing in service CO2 emissions and reliance on non-UK global supply chains.

The project shall develop the capability to process new generation lightweight aircraft materials with the purpose of forming non-metallic aircraft parts.

The resultant processes will benefit the competitiveness and self-reliance of UK aerospace assembly operations through improvements to part Quality, cycle time, cost and weight reduction.

Weight reduction will contribute towards lowered CO2 emissions as part of the drive to Net Zero.